Network of Accelerometers for Remote Monitoring

The project aims to produce a very flexible, low cost network of vibration sensors, which can be controlled and optimised in software to meet a range remote monitoring applications. It utilises a set of innovative approaches to develop a very powerful measurement capability at a fraction of the cost of competing technologies.